Wide Area Safety Services

During this project Highway Resource Solutions will design a new mechanical housing design for a long range safety alarm, to reduce fatalities and accidents on construction sites. The funding support will be used to contract a mechanical engineer to undertake the project.